'Belief' in Cultural Relations

The Fellowship's aim is to explore how belief is being used as a major principle in international cultural relations and consider its impact for people and policy. This relates to intercultural dialogue and many issues that affect everyday lives: language skills, migration, integration, diversity, and openness in society. The project will consider whether and how 'belief' can be developed as a core value in contemporary cultural relations, and how important it might be in developing a new approach to future intercultural dialogue activities and projects.

The Fellowship is held by Dr Abby Day, an internationally recognised and respected social anthropologist, award-winning researcher and popular key-note speaker and guest lecturer at academic conferences and universities worldwide. She is Chair of the Sociology of Religion study group within the British Sociological Association and a member of the American Anthropology Association, American Association of Geographers, British Association for the Study of Religions, British Sociological Association; International Society for the Sociology of Religion; and the Society for the Scientific Study of Religion.
Her recent research developing a wider understanding of belief in cross-cultural contexts was published in September by one of the world's most respected publishers, Oxford University Press. Dr Day holds research posts at the University of Kent and University of Sussex.

The Fellow's initial focus will be to review key academic articles, news reports, government publications and other material to identify some of the misconceptions that can block engagement with other cultures, perspectives or world views. The Fellow will then identify common meanings and uses of the term 'belief' as a religious and non-religious term and consider how it fits within what some describe as a recent rise in religiosity and a so-called 'clash of civilisations'. Her background as a well-published and funded researcher gives her the experience and networks to conduct such reviews systematically, broadly, creatively and in depth.

The Fellow will work with British Council and AHRC staff in the UK and in, particularly, North Africa and the Near East to learn more about the issues of belief on the ground and how those help or impede intercultural dialogue. By sharing research skills and filling knowledge gaps, the Fellow will help staff identify and respond to debates. A series of staff training and engagement events will result in localised materials than can help staff communicate better with media and key decision makers and influential members of the public. The Fellow is an experienced facilitator and her research record demonstrates her ability to engage with and drawn on people's formal and informal knowledge and experience.

Collaboration with international academic networks and conference/seminars will widen the debate and analysis to address key concepts about belief, culture, and identity in the context of wider discussions on religion, pluralism, and community. The Fellow is an experienced conference/seminar organiser and editor of journal and book publications.

Potential impact
1. Who will benefit from the project.

The Project will impact on people inside and outside academia. Stakeholders include a) British Council Staff b) AHRC staff c) wider stakeholders including diplomats, journalists, charities, business leaders, government officials, and galleries and museums interested in representations of beliefs, identities and cultures d) citizens who may not be visibly connected to professional, government or academic networks but who benefit and suffer from societal relationships. These would especially concern people from sectors perceived to be 'problematic', for example, young people, women, minorities, immigrants, asylum seekers; e) Academics: students, teachers, researchers.

2. How they will benefit from the Fellowship and
3. how that engagement will be managed:

a) British Council staff: Staff are responsible for carrying out the strategic objectives of the Council that involve building trust and good relationships with citizens worldwide. The Fellowship will impact on their work publications, reports and other materials that increase background awareness and insights into issues involving belief, dialogue and intercultural relations. The Fellow will engage with staff both as users and beneficiaries through frequent formal and informal on-site contact during the Fellowship and will involve staff through co-designing and participating in the specific skill-building and knowledge exchange events. Staff will act as co-hosts, presenters and participants at the International academic/practitioner symposium, which will strengthen staff's networks and give them a sustainable collaborate resource after the Fellowship ends.

b) AHRC staff: The Project will impact on staff specifically involved in ensuring the AHRC achieves its strategic aims in the AHRC Delivery Plan objective of contributing to "cultural diplomacy" and also staff developing AHRC Translating Cultures programme. This will be achieved through discussions during the Fellow's monthly visits to the Swindon offices and involvement with staff on activities as described above to help them refine skills and develop sustainable networks.

c) Wider Stakeholders: Practitioners in related NGOs, charities, media, government, galleries, museums, and businesses, together with international policy-makers and opinion leaders in related fields will benefit from access to materials produced in relation to the above activities, including reports, guidance/briefing papers and training notes. Further, an International academic/practitioner symposium
co-hosted and funded by the University of Kent will offer participation and dialogue amongst academics and practitioners.

d) People from sectors perceived to be problematic, for example, young people, women, minorities, immigrants, and asylum seekers will benefit from improved communications in media and education discourse that affect public opinion, and through policies and practices that are enriched by Fellowship reports, events, and publications.

e) Academic beneficiaries are primarily researchers, students and teachers who share concerns and research interests about culturally, historically embedded and contested terms such as religion, belief, culture, and identity. They will primarily but not exclusively be in anthropology, cultural studies, visual culture, geography, history, psychology, and sociology. They will benefit through the Fellow's publications and their own participation and publication in the International academic/practitioner symposium co-hosted and funded by the University of Kent Centre for Religion and Contemporary Society.

The above activities will have immediate and long-term impact.